Scaling mental health care through intelligent clinical decision support tools

Demand for mental-health treatment is rising sharply. Across UK NHS adult services, around 1.6 million people are currently on waiting lists, with some individuals facing delays of up to 800 days. For children and young people, the situation is similarly alarming, as of February 2025, almost 400,000 were waiting for care, the highest ever recorded. At the same time the mental-health workforce is struggling to keep pace. Around 19% of clinical posts remain vacant, and according to the ONS public productivity report, NHS productivity has fallen by almost 10% since the COVID-19 pandemic.

Already deployed across a population of 6 million people via the NHS, Psyomics' _BESEEN_ makes mental-health care more accessible, efficient and effective. Codesigned with patients and clinicians to support easier access for adults, children and young people as they seek help. Patients provide qualitative and quantitative information, in their own voice about their mental health and circumstances via mobile or desktop devices. _BESEEN_ generates a clinically-structured patient report, shared directly with NHS services via electronic patient record (EPR) integration, helping clinical teams understand needs earlier and navigate people to the right support faster.

The NHS 10-Year Plan (2025) sets out three core priorities:

1. Provide more support in communities and less in hospitals
2. Expand digital technology to replace paperwork
3. Put more focus on preventing illness, not just treating sickness

_BESEEN_ directly supports these priorities by enabling services to identify needs in the community, reduce administrative burden by digitising pathways and supporting faster earlier access to appropriate care pathways. Innovate UK funding will enable expansion into additional NHS services e.g. primary care, further strengthening clinical delivery through three new medical device products:

_**Highlights**_ _- an intelligent documentation system offering AI powered clinical summarisation to reduce the time clinically trained staff spend gathering and reviewing patient information._

_**Insights**_ _- decision support for professionals to help ensure patients are directed to the right service, first time._

**_Signal_** - _a dynamic monitoring capability enabling longitudinal analytics, allowing clinicians to track patient-reported progress over time._

By building on our strong clinically-led foundations, trusted NHS partnerships, proven delivery capability, and growing customer base, we aim to help more people receive the right mental-health support sooner and make better use of scarce clinical resources. By helping people access services faster, we will reduce the number of days lost to ill-health and help more people remain in work.